AMPDAS - Anode electrode manufacturing process development and scale-up

Nyobolt is commercialising ultra-fast charging, high power battery technologies for applications ranging from power tools to automotive, and is currently scaling production to meet customer demand. In this project, Nyobolt will build on experience gained during previous activity at UKBIC to optimise for quality and speed the manufacturing at giga-scale of Nyobolt's electrode material.